Containing Commodities: Determining Organic Residues In Greek Painted Pottery

This PhD will investigate the dynamic relationship between Greek decorated vessels and their contents in the 8th - 4th century BC Mediterranean. The project will develop a systematic interdisciplinary approach that combines organic residue analysis, the investigation of a vessel's excavation, collection and conservation history and the study of archaeological and textual evidence for its ancient use. Data will be collected to answer questions such as: Which commodities, if any, did decorated Greek ceramics contain? How were vessels used in different ancient socio-cultural contexts? To what extent does the collection, display and conservation history of the pottery affect its potential for scientific analysis? As the first systematic study of its kind, the research will contribute significant results to classical scholarship, while the development of an integrated methodology for museum collections will be of wider scientific relevance.